Core Equipment Award 2020 - Imperial College London

Imperial College London is an internationally leading centre for research, education and translation and the only UK higher education institution to focus exclusively on science, engineering, medicine and business. The College is renowned both for world-class fundamental research and for the translation of this research for the benefit of society and the economy. This proposal aligns with the College's strategy to achieve enduring excellence in research and to promote the development of world-class core disciplines and multidisciplinary research addressing major societal challenges. The provision of cutting-edge research infrastructure and enabling equipment is essential to our mission and the nurturing of world-class talent is core to the College's mission and embodied in our strategy. This approach is consistent with EPSRC's view of a World Class Lab supporting the next generation of researchers as a combination of excellent people undertaking cutting-edge research using state-of-the-art, fit-for-purpose equipment underpinned with qualified, well-resourced technical support. Amongst other benefits, the funding will be used to provide capital equipment to our researchers leading to increased types and quality of data available from research groups, new opportunities for collaboration both internally and externally.